COVOLEX - The Community Volunteer Exchange: Safe and trusted community circles facilitating payments and local connections

'Safer care needs to start in the community' (Academic Health Science Network), and safety and care in the community has never been more important than during the Covid-19 pandemic. The UK government's 'Stay at Home' policy grounded people their local communities like never before, highlighting both the need for community support, and the willingness of people to offer it. Covid-19 created an unprecedented demand for assistance in carrying out basic essential tasks such as securing food and medicines, and also offered the hope for a new level of ongoing community cooperation in the future. Those 70+ and with underlying health conditions are affected most severely, but anyone could be unpredictably required to self-isolate at home at any time.

With mental health so closely tied to feelings of connectedness and at risk in periods of isolation, the Covid-19 pandemic highlighted that we all require safe care, all of the time, including when at home in our local communities. Caring and volunteer service in our communities is vital, in the immediate crisis and in the long-term. Unfortunately crime proliferated in the pandemic, too, with reports of fraudsters exploiting opportunities to take advantage.

*This project provides a new technology solution focused on helping volunteers and those in need to exchange payments and receive reimbursements in a safe and secure way, creating enhanced trust in local communities and neighbourhood groups.* It provides identity verification, supporting trusted volunteer exchanges and encouraging safe community engagement. It is designed to provide options for those less digitally facile or disconnected altogether.

The volunteer response to the crisis has been overwhelming (500,000+ for the NHS/RVS's GoodSAM app, rapidly-formed local groups in communities) across the UK. We have seen a step change in the willingness to volunteer, yet payment and reimbursement processes are a barrier in maximising community exchanges. Safety, trust, and the prevention of exploitation are vital.

Exchanging money involves risk: with cash, viral transmission and vulnerability to theft in 'doorstep' crimes; with digital methods, trust the repayment will happen and arrive correctly. Non-cash methods involves digital awareness; without digital facility, many may be reluctant to ask for the help they need. Culturally, talking about money is often awkward. Awkwardness discourages connection and volunteer exchange. We address this pain point.

This Innovate UK project focuses on Covolex application development and commercialisation. Sample features: a task request and volunteering service for communities; verified ID checks; providing a seamless and audit-able payment/reimbursement payment facility; and catering for the digitally disconnected. It's scale is national, but the focus is local.